Modelling of nanoparticles for enhancing heat recovery from nuclear reactors

Nanoparticles have demonstrated their capabilities for the enhancement of heat transfer for nuclear reactors but yet the mechanisms by which they achieve this and how their stability can be maintained under extreme conditions remain unclear. This PhD project aims to explore these issues with two main objectives: to use the kinetic theory of aggregation to model the aggregation state of nanoparticles and how this state will affect the critical heat flux; and to develop a measure for the control and prediction of the stability of nanoparticles in high temperature critical heat flux occurring conditions.